Achieving better decision-making when choosing which technology will deliver a sustained advantage in land combat.

Initial research has identified that systems theory may offer one approach to improving this modelling. This was developed to identify the relationship between the discrete elements of a closed system. A sub-set of this is socio-technical systems theory.
Currently military operational analysis models the technical system. Adding the social system potentially offers a better replication of the complexity of land conflict.